Using Modelling and Machine Learning to Derive a Novel Control Algorithm for an Adaptive Cardiac Pacemaker

An estimated 26 million people worldwide suffer from heart failure, which prevents them from pumping sufficient blood to meet metabolic requirements, resulting not only in their quality of life but also in significant morbidity and mortality. Due to their limited ability to control their heart rate and cardiac out, especially during exercise, they should be treated in various ways, one of which is the implantation of adaptive pacing devices such as a left ventricular assist device (LVAD). The LVAD supports the failing left ventricle, which plays a major role to supply enough amount of blood to a body. Although the settings can be set manually or possibly adjusted by sensors in new devices, the capability of the pacemakers is not yet enough to provide the patients' quality of life. Furthermore, current control algorithms for the pacemakers are not fit for individuals despite their different rest and stress conditions, which requires a more advanced and automated control algorithm to find optimal heart functions at all times. Therefore, the aim of this project is to find minimum optimal timing of heart chambers to achieve proper heart function automatically, using a simple control algorithm possibly with machine learning technique. Although many adaptive pacing devices and control algorithms have been investigated and improved, they still have some limitations, in that the programming is not individualised, and the control system is complex to obtain accurate results for cardiac resynchronisation therapy. At a current stage, individual settings need manual programming to patients' daily activities with automatically programmed sensors. This can be effective in some cases, but an aggressive setting in a complex model requires time and the algorithm sometimes fails to attain the maximum rate. The new automated algorithm based on a simple model, hence, can be used to fit the model settings to individuals without demanding heavy control algorithms and help the patients' lives in more tense conditions.